A-SHED - Analysis of Scottish Housed Environments for Dairy

Average summer temperatures and frequency of extreme heat events are increasing across the UK, with June 2023 the hottest since records began. Even at moderate temperatures, heat stress in dairy cattle is an increasing problem in the UK, negatively affecting production, health, metabolism, and welfare (Haskell et al., 2023; Van Iaer et al., 2015).

To address this challenge in South-West Scotland and Cumbria (the focus area), **A-SHED** will develop two tools that can support farmers in managing heat stress in their dairy herds. The ultimate aim of this project is to create an app that allows farmers to assess the risk of heat stress in their animals in real time giving them opportunity to mitigate effectively, and a digital analysis tool whereby buildings can either be designed better or effectively modified to create more resilient environments.

The temperature-humidity index (THI) is the critical metric that is used to predict heat stress in dairy cattle. The outputs of the app will be based on calculations of THI, based on live data from shed-mounted temperature and humidity sensors, together with a model that integrates this data with information on building design and cow management risk factors that contribute to heat stress. A social science approach will allow farmer views to be incorporated. A better understanding of the consequences of heat stress and better tools to detect conditions associated with heat stress will allow industry to tackle heat stress in herds and improve welfare and productivity.

The **KEY OBJECTIVES** of **A-SHED**:

1. Monitor dairy shed temperature/humidity across Scotland and Northern England, on a range of farm types.
2. Utilise a survey to explore farmer perceptions of heat stress, what information is required from an app and the format they would like to access it in
3. Document impacts of heat stress on animal production, activity and health at different lactation stages
4. Add to an interactive map of live THI data across the region of interest and the wider UK
5. Develop a thermal modelling approach to assess a buildings risk of heat stress, incorporating microclimate, building design, management and animal factors
6. Create an app that uses current conditions, and weather forecasting, to create heat stress risk alerts to farmers in specific areas.
7. Develop and deliver a joint communications and dissemination plan using a range of KE (open days and webinars) to demonstrate **A-SHED** findings and commercial viability of the App and thermal modelling approach.